NHS-GPT: Multi-modal Foundation Models for Health

The project aims to develop robust, scalable, and highly accurate predictive models leveraging the vast amounts of data available in electronic health records (EHRs). The primary healthcare issue addressed by this project is the underutilization of the vast amounts of data contained in electronic health records. A significant emphasis will be placed on addressing challenges related to data heterogeneity and robustness to ensure that the developed models are both effective and ethically sound. Through this research, we aim to contribute to the transformation of healthcare delivery and research, making it more data-driven, efficient, and patient-centered, and providing a tool that patients, healthcare workers and researchers can query and use operationally.